Thesis: Migrations from the Margin: Hebrew Manuscripts & Jewish Expulsion 1290-1500

This PhD thesis explores the rise in Hebrew manuscripts with marginalia (images in the margins) concurrent with the expulsion of Jews from France, Germany and Spain between 1290 and 1500, in order to understand the impact of displacement on Jewish mentalités. The project focuses on ten Hebrew manuscripts that migrated from their origins to new cities like Bologna and Lisbon before 1500. It uses the marginalia in each manuscript as a lens to examine crucial yet unanswered questions about how the manuscripts changed over time to reflect the influence of expulsion on Jewish thought, identity and ritual. In doing so, the study fills a gap in scholarship on Jewish persecution and marginalia studies which have hitherto privileged a Christian perspective. By juxtaposing the marginalia's interpretation in their original contexts with that in the new cities, this project presents a fresh method for studying Hebrew marginalia while also giving voice to a minority often overshadowed in medieval history.